Joint Exeter-IFS Tax Adminstration Research Centre

Good tax design and administration are central to the functioning of the economy. Taxes are important determinants of economic behaviour, and good implementation can significantly increase economic and social welfare. The role of the Tax Administration Research Centre is to deliver research that enhances tax policy and provides lasting benefit to the economy. There are many research tools that can contribute to this goal but the greatest success will be achieved by combining a range of research methodologies and disciplines.
The Centre will unite researchers from two institutions with distinguished reputations for research into tax administration and tax design. Complementary abilities and methodologies will be brought together to address a wide range of intersecting research projects. The research methodologies will include economic modelling, econometric analysis, experimentation, numerical simulation, and qualitative analysis. In undertaking its work the Centre will make extensive use of the HMRC/HMT Datalab to permit innovative empirical work to be undertaken.
Some examples of the research projects to be conducted at the Centre are:
Risk-based auditing and taxpayers' responses will investigate the reaction of taxpayers to audits, and how this will change the pattern of compliance behaviour. The project will study whether taxpayers learn about the audit strategy over time, and how a risk-based strategy should be updated to take this into account. The project will link with laboratory experiments on compliance and with research on the role of tax advisers. The results will increase the return on resources allocated to auditing.
Decomposing the elasticity of taxable income will determine how the response of individuals to taxes summarised by the "elasticity of taxable income" can be separated into the channels through which individuals respond (e.g. reduced work effort, increased pension contributions or charitable contributions, moving income abroad, taking income in other forms). The results will enable greater focus of tax interventions and improved design of tax structure.
Consequences of pre-population will study the implications of pre-populated tax returns for compliance. If the pre-populated form shows an income level below actual income this might convey an impression to the taxpayer that they can successfully evade. The research will implement an experiment that randomises the allocation of pre-populated returns. The outcome will advise on how best to proceed with the implementation of pre-population.
Large business (Intermediaries) relationship with HMRC will use qualitative depth interviews address the extent to which new initiatives have altered working practices in intermediary firms and their clients' businesses, the HMRC understanding of tax avoidance practices, and the appropriateness of current policy strategies currently. This will enhance understanding of the effects of HMRC operational policy and improve administration.
Understanding the determinants of customer experience will link HMRC survey data on customer experience with objective measures of service delivery standards, third-party information, and tax return data in Datalab. The linked data will be used to analyse the systematic determinants of subjective customer experience and will show which aspects of HMRC delivery generate a positive customer experience, and which do not.
The Centre will enhance tax administration and tax design. It has ambitious plans to become the leading international centre with a central role in research and in building research capability in tax analysis through the training of PhD students and training of research staff.

Potential impact
The immediate impact of the Centre's activities will be an improved understanding in tax authorities in the UK and other countries of how they can enhance tax policies and administrative practices in order to better achieve the fundamental aims of the tax system. Specifically, for the UK the Centre will aid fulfilment of the aims of Parliament: to raise the desired level of revenues equitably and at least economic cost, with the minimum of administrative cost. In addition, the Centre will impact positively on the consumer experience and, through international benchmarking, drive quality improvements for tax authorities worldwide. This impact will be especially strong as the research topics for the Centre have been guided by the questions identified by the HMRC/HMT as important to their service delivery.

A further impact is that the Centre's work will benefit the international tax research community by developing a novel interdisciplinary approach to tax analysis, advancing knowledge, demonstrating innovative ways of exploiting the Datalab, training PhD students to build research capacity, and offering practical advice on the implementation of its research findings in the international context. This will generate further original research around the world to enhance tax policies and administrative practices. The academic community will benefit from membership of the Centre as International Fellows, from the visitor programme, and from participation in workshops organised by the Centre. The first international workshop is scheduled to coincide with the launch of the Centre. The Centre will also generate impact through building research capacity for the HMRC/HMT through training courses, Master Classes, and secondments.

The impact of enhanced tax policies and administrative practices will be felt in the wider community. There are clear gains to taxpayers and the economy of a tax system that is well designed and efficiently administered. Better design and administration ensure that more tax revenue is raised for given tax rates so avoiding the deleterious effects of higher rates. It also reduces the incentive for taxpayers to engage in costly tax avoidance and raises social cohesion by improving the fairness of the tax system. Improving the customer experience will also enhance the public's attitude to the tax system. These are salient impacts for public policy in the UK, and many other countries, given the current imperative to reduce large public debts and promote economic growth.

Centre members will undertake research of the highest standard that informs policy and will be published in leading academic journals. Workshops will provide opportunities for dissemination to a targeted audience. The Centre's research will also be disseminated through presentations at seminars and international conferences. The Centre will also provide user-focussed dissemination by means of reports, briefings, and presentations at HMRC/HMT. Practitioners will benefit from the training courses and Master Classes organized by the Centre. The Centre workshops will be open to practitioners from the UK and from overseas. These activities, as well as the Centre's publications aimed at tax authorities, will benefit policy by reporting the latest advances in tax research.